Novel Assessment of Male General and Reproductive Health

Novel assessment of male general and reproductive health using semen parameters as a marker of general health. We will also develop algorithms for targeted dietary and lifestyle interventions based on precision diagnostics.